WheyBetter: A fundamental approach to redesigning whey protein isolates to step change their oral performance, leading to protein fortified products t

Protein intake in older adults is essential to maintain muscle mass and avoid muscle wasting, known as sarcopenia. Whey protein is a protein source with high bioavailability, which can be used to increase protein intake and help distribute consumption over the day, which promotes muscle protein synthesis. However, whey protein beverages have mouthdrying textural properties, which build up during consumption. Solids foods fortified with whey protein and characteristically dry and hard. The sensation of mouthdrying that results from the consumption of whey protein fortified products can reduce the desire to consume them. This is particularly important to older adults where the problem may be exacerbated by changes in saliva and impairment to oral processing, taste and smell perception.
The adhesion of whey protein to the mouth, known as mucoadhesion, may be caused by hydrophobic interactions and increased sulfhydryl exchange between the whey proteins and saliva. This adhesion is considered to reduce lubrication, and lead to mouthdrying. We hypothesise that increased lubrication will substantially decrease protein-derived mouthdrying, and that modification of whey proteins can improve dispersion in saliva, reduce mucoadhesion, oral-friction and mouthdrying.
This project aims to reduce mouthdrying in whey protein isolate using novel mitigation strategies. This first of these aims to increase lubrication by coating whey protein isolate particles with emulsions through spray drying and agglomeration. Secondly, to modify protein structure to reduce hydrophobicity and mucoadhesion, for example by making changes to the processes used to manufacture whey protein powder or adding ingredients which may modify or cross-link with proteins as they unfold on heating. It is important that any modifications do not reduce the bioavailability of whey protein, which is one of its many advantages over plant-based protein sources, therefore, protein digestibility will be measured.